Post-combustion CO2 capture solvents: addressing the knowledge gap with long-term testing

One key application of Carbon Capture and Storage technologies is the removal of carbon dioxide from industrial and combustion gases before they enter the atmosphere, e.g. from combined cycle gas turbine power plants, energy from waste plants and industrial facilities in cement, steel, chemical, glass, paper and ceramic. This project focuses on existing and emerging instrumentation techniques for the monitoring of CO2 capture solvent technologies. It is industrially relevant and is at the forefront of commercial deployment. Long term testing of solvents is now part of the guidance by the UK Environmental Agencies for the permitting of new post-combustion CO2 capture facilities.